Loughborough University and Farrel Limited

To develop a mathematical/analytical contact mechanics model to predict tribological conditions ( friction, wear and lubrication) of rotating sealing surfaces within a mixing chamber